Nottingham Trent University and Nottingham City Council

To identify the real volume of shop-theft, evaluate which security devices work best across retail sub-sectors/areas, and to develop risk profiles to inform policy decision/responses.